ParcelVision Retail

ParcelVision is a cloud based shipping platform that helps retailers and e-commerce providers reduce transportation costs and manage their logistics from the point of collection through to delivery. ParcelVision integrates with carriers, optimises the choice of carrier based on service and quality and cost, produces shipping labels and paperwork, pro-actively notifies of shipping events such as delivery failures or delays and automates the interactions between a retailer’s customers and carriers, enabling their customers to ‘self-serve’ improving customer satisfaction and reducing costs for the retailer. ParcelVision can help retailers reduce the cost of exporting by up to 80%. ParcelVision significantly reduces the barriers to companies wishing to export and revolutionises the way companies manage their logistics.